Torsion. Working alongside business software to provide comprehensive data security and safeguarded file sharing for remote workers

Have you ever had access to files or information that you really shouldn't have had?

Coronavirus has massively increased the need for remote working but many companies don't have control over their sensitive data or who can access and share their files.

Torsion was developed to solve the problem of poor control of access to business files and data, and to stop the serious data security and compliance challenges which arise as a result. Our unique software solution works within the file structures and information systems that businesses already use, providing clear visibility and precise control of 'who has access to what'.